University of Bradford And Sovereign Healthcare

To develop an organisational e-strategy and related supporting technologies. Including: e-processing of health claims and e-management of policies; e-communication with both customers and employees.